The Local Welfare Safety Net: Fit for purpose?

This project is an interrogation of this network of discretionary schemes administered at the local authority level - billed as the "local welfare safety net" (LWSN).